Algae ecologies: multiple scales, temporalities and modes of address in contemporary Anthropocene poetry.

My critical and creative thesis will research the relationship between poetic form and algae to investigate
how an ecology that embraces multiple scales, temporalities and modes of address can help rethink
poetry in the Anthropocene (Farrier 2019; Bristow 2015; Solnick 2017; Griffiths 2017). Algae (forms of
phytoplankton) live in both freshwater and marine environments, their microscopic scale belies their
broader connection to planetary health and climate change. Responsible for the oxygenation of the
Earth's atmosphere 2.35million years ago (Blaustein 2016), they absorb more CO2 today than forests
and contribute to the production of the world's oxygen (Schirrmeister 2015). Researching algae ecologies
necessitates a shift in how the human is traditionally conceived in the humanities as the mark and
measure of all things (Braidotti 2013).
In response to this decentering of the human subject, my research is motivated by Farrier's (2019)
assertion that 'the Anthropocene puts pressure on claims of lyric poetry to be governed by a singular and
therefore stable (if mobile) perspective'. Focusing on the work of Jorie Graham (2008), Jen Hadfield
(2014) and Sarah Hymas (2020), my thesis draws on ecocriticism (Solnick 2017; Farrier 2019; Clark
2015) and feminist technoscience (Haraway 2003; Barad 2007; Braidotti 2013) to expand lyric address
(Blasing 2007; Perloff 1990) by pushing the limits of the central beholder in poetic form. Importantly, my
thesis will include analysis of Elizabeth Jane Burnett (2017) and Natalie Diaz's (2020) work and how they
bring feminist anti-colonial perspectives to the subject of water ecologies.
My approach responds to Solnick's (2017) claim that the 'Anthropocene requires poetry and the
humanities to find new ways of thinking about unfamiliar spatial and temporal scales, about how we
approach the metaphors and discourses of the sciences'. I will critically, creatively and conceptually
engage with marine biology and freshwater ecology through fieldwork with scientists incorporating
interdisciplinary perspectives into my research. Integral to this will be a practice-based investigation into
how algae are visualised within science. Combining literary analysis and creative writing with visual art
methods of digital photography, the thesis will provide a creative-critical engagement with microscopic
imaging and visual data (Dvorak & Parikka 2021; Cubitt 2014; Zylinska 2017).